Impact of microbial biofilms on the performance of materials relevant to the nuclear fuel cycle

This project will build on the work of the C14-BIC project and associated research on biofilms and alkaliphilic microorganisms and extend it to biofilm formation on a range of other materials such as concrete and cements relevant to the nuclear fuel cycle and radioactive waste disposal. These materials are important since they are common construction materials and are extensively used in the immobilisation of radioactive wastes. More specifically, the ability of biofilms to modify surface chemistries, retard the release of contaminants and survive in microsites and cracks within these materials, will be the main focus of the project.